C-Detect, a monitoring and alerting wearable vital signs monitor.

C-Detect is a wearable monitor detecting deterioration in people who may have COVID-19 or who have tested positive. C-Detect lets the user know if they can self-isolate as their vital signs are not deteriorating or if they should seek help. The device also includes a bluetooth social distancing feature and integration with the Apple\\Google tracing program.

C-Detect has been developed by an award winning team who worked with 5 Academic University Hospitals to develop a new state-of-the-art, vital-signs monitor. The device had to have medical grade accuracy but with consumer levels of usability. C-Detect is a cut-down version of that sensor that has been targeted at COVID-19\.

Having passed Clinical trials not only in hospitals but also in patients homes, transitioning tried and tested technology from our flagship sensor into C-Detect was a natural progression allowing us to address COVID-19 directly. Whilst testing is important, it does not stop people being infected and spreading the virus. Constant monitoring with a device such as C-Detect stops the spread of infection at the earliest time by informing the user that they may be infected and should self-isolate or seek robust medical assistance.

Continuous monitoring delivers many advantages in conditions other than COVID as early detection in a wide range of conditions results in better patient outcomes and cheaper treatment.